The University of Essex and Intensive Care National Audit & Research Centre KTP 24_25 R4

To develop novel data visualisation and accessibility frameworks, for the purpose of increasing accessibility and interaction of intensive care health outcomes data.